Newcastle University And e-Therapeutics plc

To design and develop high-performance computing systems for network-based drug discovery that is able to achieve orders of magnitude faster processing than conventional computers.